Darren Mitchell

This project will develop and test a new digital solution designed to improve how marine vessels are maintained and supported. The system will help crews and technicians carry out fault diagnosis, manage equipment records, and access key information more efficiently --- all from one integrated platform.

Developed in Cornwall, the solution is tailored specifically for the challenges of the marine and offshore sectors. It is designed to be practical, easy to adopt, and suitable for operators of all sizes, including those without access to expensive fleet management tools.

Through this project, a working prototype will be created and trialled on real-world marine assets. The aim is to reduce downtime, improve safety, and increase the efficiency of maintenance operations.

This innovation is part of a wider effort to strengthen the marine and maritime sector in the Great South West and beyond, supporting job creation, digital skills, and the long-term competitiveness of the region's marine economy.